Molecular mechanisms of epigenetic priming after early life adversity.

Early life adversity (ELA) defines stressful events, including abuse and neglect, that occur in early life. Studies link exposure to ELA with an increased risk of developing mental health disorders, such as anxiety and depression. We hypothesise that the predisposition to psychiatric disorders may occur due to epigenetics: modifications that alter the expression of genes without changing the DNA sequence. Specifically, we suggest that enhancer elements - noncoding regions of the genome that increase expression of a target gene - are altered following ELA, influencing gene expression by modifying their regulation. I will investigate enhancer regions associated with genes altered by ELA to characterise their regulation, using both human and animal models for validation. Ultimately, I hope to show that altering the activity of enhancers will alter ELA-associated gene expression, and that this approach can be used to rescue anxiety behaviours in a mouse model following ELA. In doing so, this research will identify a novel approach for the treatment of neuropsychiatric disorders.